NCEO NC NPG

NCEO's NPG activity delivers expert scientific, technical and operational advice on EO-related policies and services to government departments and agencies. NCEO works particularly with the UK Space Agency and Defra, with a growing liaison with BEIS Climate Team. Advice covers scientific and technical insight; appraisal and review, reports; organisation of technical working groups and science surveys; and inputs to statements.

Our expected activities are to provide:
1. Advice by the NCEO Director and senior staff to the UK Space Agency regarding UK Space Policy, including the subscriptions to European Space Agency programmes, Industrial Strategy and spectrum usage.
2. Advice to the Defra group, including Chief Scientific Advisor's Innovation programme regarding the application of space-based Earth Observation to environmental policy and services, including advice on the EU Copernicus programme, the Defra EO Centre of Excellence and the emerging UK Government Earth Observation Service.
3. Ad hoc advice to other government departments and agencies regarding the suitability of EO for particular applications and ways of overcoming particular challenges (e.g. supply of analysis ready data, utility of data cubes), for example to the BEIS Climate Team.
4. Coordination of advice to UK government (Defra, UK Space Agency) and technical expert activities related to the international Group on Earth Observations (GEO) and the Committee on Earth Observation Satellites (CEOS), including high level briefings. The aim is that UK organisations can contribute to and benefit strongly from developments in the international community, a current government priority. Societal and public benefit are important drivers for these global engagements.

Potential impact
Ultimately our advice helps government make decisions regarding next generation systems, products and services. Policy formulation, decision and implementation can all have wide ranging impacts on the space and environmental sectors, whether industrial or scientific. For example, support of UK industry, national programmes or decisions on usage of frequency spectrum could change the profile of industrial capability in whole technologies worth hundreds of millions of pounds and more.

International investment decisions can also be considerable. For example, the NCEO Director contributed to the business case which enabled the UK to commit 288.8 million EUR to Earth Observation programmes at the 2016 European Space Agency (ESA) Ministerial, securing UK leadership of environmental satellites, applications and climate services within ESA; Minister of State for Universities and Science Jo Johnson noted that it was the first time the UK had been the highest subscriber to this programme.

Climate data is one particular focus. The Innovation and Growth Strategy identified climate services using space as a UK strength and focus for growth. NCEO supports the Space4Climate group which links NERC community, government and industry. Through NCEO-organised activities, it enabled the community to articulate the needs for climate data from space both by the environmental sciences and by industry for services. The government invested in the ESA Climate Change Initiative (23 million EUR) as a result and also supports a Climate Data from Space zone on JASMIN. This has led to further actions beyond the technical. The BEIS Climate team are part of the the Germany-Norway-UK (GNU) partnership which announced at COP21 (Paris) that the three countries would aim to spend one billion dollars per year by 2020 on REDD+ unlocking the potential of forests and land use. NCEO is providing advice on technical aspects of EO data from satellites and internationally approved methodologies.

Hence the impact of NCEO's advice to government can be considerable through investment of a small resource.

The UK cannot meet its significant aspirations in Earth Observation in isolation. There is a need to contribute to, partner with and learn from the international community in Earth Observation. The Group on Earth Observations GEO) and the Committee on Earth Observation Satellites (CEOS) provide excellent opportunities for showcasing UK achievements and for negotiation of mutual activities (co-benefits) with government representatives, space agencies and user organisations across the world. The focus of CEOS is on satellite missions and public good activities related to supply of EO data. GEO is hugely concerned with societal benefit and public good arising across the world, fitting also with NCEO's NPG-ODA activities already funded; sustainable development goals are an important current challenge. Within this portfolio, NCEO meets the needs for government to have access to the best NERC scientists who can work effectively with government, space agencies, their scientific counterparts in other countries and the users of publically accessible data. In this project, our aim is to ensure that these scientists and government are mutually supportive and prominent in GEO and CEOS activities.